Loughborough University and Kindeva Drug Delivery Limited

To develop novel multi-physics theoretical tools to assist with the design and development of next-generation pressurised metered dose inhaler device. The models aim to predict the pharmaceutical performance of the device as a function of alternative propellants and drug formulation.